TV OSR: Tees Valley sustainable Olefins Strategic Roadmap

Olefins are the core platform chemicals within the chemical industry and the focus on the Centre for Circular Chemical Economy (CCCE). Olefins are widely used as raw materials in the manufacture of chemical and polymer products like plastic, detergent, adhesive, rubber, and food packaging. Globally, the vast majority of olefins are produced using unsustainable petrochemicals and the only way to make these supply chains sustainable is to utilise circular or biomass feedstocks. Therefore, the utilisation of circular economy to produce sustainable olefins is critical for the long-term future of the chemical industry. A source of sustainable olefins also provides an opportunity to grow the downstream olefin derivative supply chains within the UK, which would generate significant investment and create thousands of jobs. Teesside is home to one of the largest chemical industry clusters in Europe. A large part of Teesside's chemical industry is linked to the olefin supply chain, including the manufacture of olefins and the utilisation of olefin derivatives.

The aim of this project is to produce a strategic roadmap for how a sustainable olefin and olefin derivatives supply chain can be created on Teesside. This will involve the identification of the potential supply chains, mapping of available feedstocks, identification or process routes and the integration with circular business models. Overall, this will enable the production of a report which will be disseminated to key current and potential stakeholders within a sustainable olefins value chain.

This project will be led by the North East of England Process Industry Cluster (NEPIC) with support from Teesside University and the Centre for Circular for Chemical Economy.